High-resolution modelling of near-inertial waves in the ocean

The combination of the ocean's density stratification and the earth's rotation results in the existence of waves, termed inertia-gravity waves, which propagate through the whole depth of the ocean and make a large contribution to its energy. Most of the energy of inertia-gravity waves is in fact contained in the waves with the lowest frequencies: these are the inertial waves at the centre of this project. Inertial waves, which are generated by wind at the ocean's surface, are highly energetic and susceptible to instabilities which induce turbulence and mixing. Because they are the primary source of vertical mixing below the immediate top layer of the ocean, inertial waves are crucially important for the dispersion of pollutants and for biological activity. More surprisingly perhaps, they are also crucial in establishing the density stratification of the deep ocean. As a result, they have a strong influence on the large-scale circulation of the ocean and thereby on the earth's climate. It is therefore very important that the numerical models that are used for climate predictions take into account the effect of inertial waves. This is challenging, however. Because the scales of the inertial waves are much smaller than the typical scales of the ocean's circulation, it is not possible for climate models to describe fully (i.e., to resolve) the details of the motion associated with the waves. Instead, the models must represent the large-scale, global effect of the waves and relate this effect to the processes which they describe well, such as the surface winds and large-scale currents. This is the role of parameterisation schemes, which are one of the most important (and delicate) components of climate models.

To be accurate and robust, these parameterisation schemes must be based on a sound understanding of the unresolved phenomena they represent. This project will build this understanding for wind-generated inertial waves. It will start by the development of a new numerical model specifically dedicated to the study of inertial waves. This model makes a number of simplifications tailored to inertial waves; thanks to these simplifications, its computational cost is much lower than that of traditional models. It will therefore provide a unique, highly efficient tool for the study of inertial waves. It will be benchmarked against the results of more costly models and against a series of measurements made by drifters floating near the ocean's surface. The propagation of inertial waves through the ocean will then be examined. Three specific aspects will be considered: the influence of currents with small vertical scales, the scattering and dissipation of the waves near the bottom topography, and the direct large-scale forcing induced by dissipating inertial waves. This will lead to a greatly improved understanding of the dynamics of inertial waves and pave the way for the design of parameterisation schemes to be implemented in climate models and in regional ocean models.

Potential impact
In addition to the academic beneficiaries above, the following beneficiaries can be identified:

1. Climate scientists who rely on general circulation models as their main tool for the prediction of future climate and for the analysis of mitigation scenarios. They will be able to implement the new parameterisation schemes that we expect to flow from the results of the research and will benefit from the improvements in model performances that these will bring about.

2. Decision makers who act on the advice of the climate scientists in 1, and the general public whose lives will be affected by the future climate. They will benefit from the more reliable predictions derived from improved climate models.

3. Environmental agencies, industries which pose a pollution risk for the ocean and, by extension, decision-makers and the general public: they will benefit from the better representation of turbulent mixing in regional ocean models that may result from the research.